Assessing behavioural and perceptual factors in enabling drone corridors for medical and emergency logistics in Wales, UK

A recent £20 million funding announcement by the UK government and newly established Regulatory Innovation Office (RIO) has emphasised the strategic importance of developing drone capabilities in the UK, such as in NHS medical contexts. This follows several trials of drone deliveries of blood, defibrillators and other related materials by NHS and industry partners in UK nations as part of the UKRI Future Flight Challenge – a government and industry-funded innovation programme. The Welsh Ambulance Services University NHS Trust with Snowdonia Aerospace have been making the case for a medical drone network in Wales, and as part of this acknowledges there are potential planning and public perceptibility risks with integrating drone technologies. Building on my PhD, and my postdoctoral research in the ESRC Future Flight Social Science research programme, this fellowship will explore the organisational and public perceptual factors that may shape and influence how medical drone use develops. In partnership with the Welsh Ambulance Services University NHS Trust, I will use a mixed-methods approach to provide behavioural insights into 1) the range of public perceptual and attitudinal factors in different geographical contexts across the Welsh drone network; and 2) the organisational attitudes and behaviours of stakeholder groups as possible enablers or barriers to its integration. The project will combine new qualitative and quantitative data (semi-structured interviews, focus groups, survey) with insights from existing research (nationally representative surveys, qualitative data), to systematically detail behaviours in relation to the barriers, opportunities and risks of medical drones. The multi-disciplinary social science insights generated by this fellowship will further support my engagement with policy makers, regulatory bodies and other stakeholders in this emerging sector.